A new generation of single photon emitters: Localised quantum states in van der Waal heterostructures

This PhD project will exploit the unique approach of vdWh fabrication in the context of single- photon emitters, which rely on the spatial localisation of single exciton quasiparticles. Instead of relying on random defects or adatoms, as has been the case for monolayer SPE devices, our approach will be to restrict the lateral dimensions of a vdWh itself. This PhD project combines the fabrication of novel two-dimensional materials and quantum optics measurement techniques for the realisation of bespoke solid-state single photon emitters.